Impact Monitor

Impact Monitor is a proposal to deliver a coherent and holistic framework and toolbox that aim to become the reference choice for technology and policy assessment of the environmental-, economic- and societal-impact of European aviation R&I. Bolstered by its profound knowledge and multidisciplinary expertise, a consortium consisting of 10 research establishments and academic institutes develop this framework and toolbox by advancing credible and successfully-applied approaches beyond state of the art. In particular, Impact Monitor rests on and advances the approaches used in EC Better Regulation guidelines and toolbox and in the EC projects TEAM_Play, Clean Sky TE, and AGILE/AGILE 4.0. Further, capabilities of the framework and toolbox are demonstrated through three use cases addressing exemplary innovations in European aviation R&I, and are made accessible to educate students and broader community via “Impact Monitor Academy”.